The origin and maintenance of individual variation in burying beetles, Nicrophorus vespilloides

My project explores how social evolution drives variation. Social interactions are widely regarded as a major driver of evolutionary change, notably the social interactions between parents and offspring. My project focuses on variation within the family, analysing how differential patterns of parental care influence morphological variation within a brood. I have been using both wild populations, and experimentally evolving populations of the burying beetle, Nicrophorus vespilloides as a model organism to address this question.